Effective Facial Actions for Artificial Agents

Face signals play a critical role in social interactions because humans make a wide range of inferences about others from their facial appearance, including emotional, mental and physiological states, culture, ethnicity, age, sex, social class, and personality traits (e.g., see Jack & Schyns, 2017). These judgments in turn impact how people interact with others, oftentimes with significant consequences such as who is hated or loved, hired or fired (e.g., Eberhardt et al., 2006). However, identifying what face features drive these social judgment is challenging because the human face is highly complex, comprising a high number of different facial expressions, textures, complexions, and 3D shapes. Consequently, no formal model of social face signalling currently exists, which in turn has limited the design of artificial agents' faces to primarily ad hoc approaches that neglect the importance of facial dynamics (e.g., Chen et al., 2019). This project aims to address this knowledge gap by delivering a formal model of face signalling for use in socially interactive artificial agents.

Specifically, this project will a) model the space of 3D dynamic face signals that drive social judgments during social interactions, b) incorporate this model into artificial agents and c) evaluate the model in different human-artificial agent interactions. The result promises to provide a powerful improvement in the design of artificial agents' face signalling and social interaction capabilities with broad potential for applications in wider society (e.g., social skills training; challenging stereotyping/prejudice).

Modelling the face signals will be derived using methods from human psychophysical perception studies (e.g., see Jack & Schyns, 2017) that extends the work of Dr Jack to include a wider range of social signals used in social interactions (e.g., empathy, agreeableness, skepticism). Face signals that go beyond natural boundaries such as hyper-realistic or super stimuli will also be explored. The resulting model will be incorporated into artificial agents using the public domain SmartBody (Thiebaux et al., 2018) animation platform with possible extension to other platforms. Finally, the model will be evaluated in human-agent interaction using the SmartBody platform with possible combination with other modalities including head and eye movements, hand/arm gestures, transient facial changes such as blushing, pallor, or sweating (e.g., Marsella et al., 2013).

Although there is not a current industrial partner, we expect the work to be very relevant to companies interested in the use of virtual agents for social skills training, such as Medical CyberWorld, and companies working on realistic humanoids robots, such as Furhat and Hanson Robotics. Jack and Marsella have pre-existing relations with these companies.